Ecological Coastal Protection that Generates Electricity

Zyba and Biorock are partnering to provide the world’s first eco-based coastal protection that is powered

by wave energy while enhancing the ecosystem with new coral reefs. Zyba’s core technology is a curved

paddle (called "CCell") that both harnesses and dampens the energy within ocean waves to generate

electricity. BioRock is an electrolytic technique used to grow artificial reefs that provide long-term coastal

protection and a foundation on which corals grow at an accelerated rate.

This project encompasses three main work packages involving market research, business and financial

model refinement and the development of marketing and public relations strategies. Zyba will be working

with a range of professional agencies to undertake this work, including consultation with customers both

in the UK and abroad.